CENTRE FOR ECONOMIC PERFORMANCE 2015-2020

Three core questions bind this proposal together: how to foster growth; how to share growth and how to sustain growth

1 HOW CAN WE FOSTER GROWTH? We plan to develop a new Growth Programme focussing on bolstering innovation in its widest sense, both technological and organisational. It will co-ordinate the Centre's growth work agenda and follow up the LSE Growth Commission's policy proposals. Next, the Trade programme will analyse the impact of globalisation with a targeted focus on how to make a dramatic improvement in British export performance. A core policy question is what the UK's future relationship with other countries will be, in particular with the European Union (EU) and South-East Asia. Third, the Education and Skills programme will examine human capital investment by analysing the recent transformation of the educational system using new tools of competition and organisation theory. Two core questions are: have educational reforms worked - especially for the disadvantaged - and, what can be done to improve the intermediate skills base, a long-standing area of UK weakness.

2 HOW CAN WE SHARE THE BENEFITS OF GROWTH? A problem with growth in the decades prior to the global financial crisis was that prosperity was shared very unequally. To study the spatial dimensions of inequality, we propose a new Urban programme. This will emphasise cities as key economic units and address why so much UK growth is concentrated in the South East.This is a key policy issue in the light of the commitment to decentralise power within England by all main UK parties. Following the City Growth Commission, the policy focus will be how local policy makers can help their cities prosper. Alongside the large productivity fall since the crisis, there has been a big fall in real wages - something unique in post-war UK recessions. Some wage stagnation occurred also in the run-up to the crisis, as it has over a longer time in the US. The Labour programme will examine these changes and whether they are linked to the declining share of GDP going to employees across the world. We will look at earnings, income and wealth inequalities across individuals, but also on why women's progress has stalled. In all these aspects, we are interested not just in explaining why growth is unequally shared, but also how we could design institutions and policies that generate a "double dividend" of more growth and less inequality.

3 WHAT KIND OF GROWTH DO WE WANT? Increasing GDP per capita remains important as UK average incomes track this over the long run. But growth must be sustainable, it must deal with environmental challenges, it should expand not undermine people's happiness and it should not be at the expense of social cohesion. Dealing with climate change requires both containing demand for greenhouse gases and stimulating clean technologies and we propose a wide portfolio of green growth projects directed to this. Of course, it is not just technology that affects people's lives - it is also the beliefs and norms that regulate the interactions between people. Growth involves change that has significant impacts on people's lives and neighbourhoods, often causing great stress. Our Community programme will investigate the impact of economic changes (both direct and indirect through changes like immigration) on social cohesion, and will help to develop policies to ensure that growth benefits all communities. CEP has been at the forefront of looking beyond GDP and our Wellbeing programme will ambitiously develop a model of subjective well-being over the life-course, in order to show the quantitative causal impact of factors like parenting, schooling, employment, income and health. Without such knowledge it is impossible for policy-makers to aim effectively at greater wellbeing, even if that is their objective.

Potential impact
Academics will benefit across global social science as discussed in the previous section. We publish in the world's top economic (and other social science) journals so we clearly benefit academics, especially as we emphasise pushing out the frontier, rather than publishing small increments to the literature.

Improving our knowledge about what drives growth can have a powerful impact on the wellbeing of all people. The power of basic social scientific breakthroughs is that many benefit, even though the effects are long-run and hard to quantify.

Our key non-academic beneficiaries are national and international policy-makers, civil servants, international financial institutions, businesses, journalists, think tanks, NGOs and, above all, the general public. We have discussed our proposal with many users such as BIS, the DE and UK Treasury (see letters of support from Permanent Secretary of HMT and BIS,Head of the NHS and others at http://cep.lse.ac.uk/esrc/ password ESRC32L2014)

We have involved stakeholders in almost all of the proposals. Examples include government agencies, the Bank of England (G1C), BIS (T1A), DECC (G3A), Department of Education. (E1A), European Commission (G2D), HMT (W1C), ILO(G2C), NHS(W2A), OFCOM(U1C), ONS(G2A), UKTI(T2A), UN(W1A), NESTA (G2C);US Census (P1A), World Bank(U1D); Multinationals Coca-Cola (W2B), Google (G3B) McKinsey (P1A), Towers Watson (L1C), United Health (P1A); Start-Ups Crowdcube (G1D), GrowthIntel (G2D), GroveIS (G3C), TechHub (U2D); Charities ARK (E1B) and How to Thrive (W2A), London Rebuilding Society (G3C) NIESR (G2D), and Society of Motor Manufacturers (T2C). Our partnerships with different stakeholders depends on the question at hand and involves discussions at the genesis of a project, sharing of data, analysis and early findings and finally help with events and subsequent dissemination through a variety of mechanisms.

To increase benefits to UK Treasury (the department who make most use of our research) we will build on the success of the CEP/HMT academic associates scheme where individual CEP researchers give early stage pro bono advice on areas of our expertise. We are proposing a series of training events and Executive Education courses to the UK civil service (led by CEP's Daniel Sturm) which will diffuse techniques and CEP research findings.
Our tools for measuring management practices and suggesting improvements (www.managementsurvey.org) will be useful for businesses trying to improve their profitability. We focus on firms which are smaller than those who are usually the customers of major international consultancy firms.

The general public benefits through our wide dissemination. On average, every year we run 164 events. In 2013 we appeared in the print and broadcast media on average 3 times a day and there were 4.66 million website downloads of papers. Our international profile is rising, with 37% of our web visitors and 37% of our media mentions coming from outside the UK. Most of our top ten papers (downloaded more than 50,000 times each during the year) were non-technical presentations of our work, suggesting that our appeal is broad and not confined to academic users. We will produce a professionally produced research magazine, CentrePiece, thrice yearly and reports on those key policy developments to which our research can contribute rigorous evidence. We will press release key pieces of research work each month.